Mitigation of Contrail Impact via Novel Sensing Technologies

The public's growing awareness of climate change has intensified the search for effective solutions to mitigate the aviation industry's environmental impact. Among the various contributors to the global warming potential from aviation, contrails---ice clouds formed from aircraft engine exhaust---are increasingly recognized as a significant factor. Research indicates that the effect of contrails on warming may be as substantial, or even surpass, that of CO2 emissions from flights. This has prompted experts to examine strategies for reducing these non-CO2 emissions as a more immediate and impactful approach compared to some traditional sustainability initiatives within the aviation sector.

In response to this urgent challenge, a collaborative effort has emerged under the auspices of the UK Aerospace Technology Institute. The MIST (Mitigation of Contrail Impact via Novel Sensing Technologies) project is spearheaded by a consortium, including prominent entities such as Honeywell Aerospace in Yeovil, the University of Reading, and Boeing UK. This partnership aims to innovate and advance both existing and next-generation aircraft technologies that specifically target the reduction of non-CO2 emissions, thereby diminishing the overall environmental footprint of the air transport industry.

The core objective of the MIST project is to develop a robust and economical moisture sensing subsystem capable of accurately detecting atmospheric conditions conducive to contrail formation. By focusing on advancing moisture sensing technology, the consortium seeks to mitigate the uncertainties associated with traditional contrail models, which have previously limited the effectiveness of emission reduction strategies. This includes refining the methods by which moisture levels are assessed, allowing for more precise forecasting and control over contrail production.

Furthermore, the consortium is committed to ensuring that these technological advancements are not just theoretical but can be seamlessly integrated into aircraft systems with a clear pathway to commercialization. This focus on maturing the technology means that once developed, these innovations can be rapidly adopted across the aviation industry, providing airlines with the tools necessary to contribute significantly to environmental sustainability. As the MIST project progresses, it underscores the aviation sector's commitment to innovation and sustainability, highlighting how targeted technological development can lead to meaningful reductions in the climate impact of air travel. Collaboration among industry leaders and academic institutions is crucial in forging pathways that will define a greener future for aviation.